Heriot-Watt University EPSRC Core Equipment Award 2024

This proposal for Core Equipment is part of Heriot-Watt University's (HWU) strategy to enhance and further develop its research and related impact. HWU has a particular focus on multi-disciplinary challenge-led research, including in health and care; and Net Zero Energy challenges as driven by our recently-formed Global Research Institutes (GRIs). In parallel, we are investing strongly in our frontier research areas such as quantum and photonics. In alignment with this strategy we have identified requirements for key underpinning investments in our engineering and physical sciences technical capabilities, that cover advanced manufacturing including of medical, quantum, and renewable energy devices; also flow chemistry research equipment, all of which enhances and/or enables a wide range of cutting-edge research activity. We have prioritised 3 key investments that serve to support and enhance our EPSRC portfolio, for funding via this Core Equipment opportunity as detailed below.
Vector Network Analyser (VNA) is the core equipment for understanding, testing, validating and designing virtually all microwave and radio frequency (RF) components. It is used to characterise transfer functions between/among multiple ports of the devices under test (DUTs). Our current VNA capabilities can perform such measurements only for linear DUTs and continuous wave (CW) signals. These narrowband linear measurements, unfortunately, deviate from device performance in practical applications that increasingly transition to wideband (up to GHz scale) modulated signals for nonlinear devices. In order to support HWU’s research in areas that include 5G/6G, IoT, satellite communications, medical device manufacturing and quantum engineering, we request the upgrade of our current VNA (Keysight PNA-N5225A) to the PNA-X N5247B.
Dielectric deposition system
We propose to equip the Nanofabrication cleanroom within the School of Engineering and Physical Sciences (EPS) at Heriot-Watt University with a deposition system for high quality dielectrics and amorphous semiconductors. The equipment fills a gap within the facility and it will enable >10 research groups to develop novel devices for high impact research in quantum technology, photonics, bio-sensing, energy harvesting, hydrogen production and storage, among others. The equipment will be accessible to academic researchers (including early-career researchers) and local industry, under the Small Research Facility associated with the Nanofabrication cleanroom, ensuring long-term sustainability in operation, maintenance and staff support.
Flow System
Continuous flow chemistry is a key enabling technology which offers extensive advantages to researchers and is a preferred technique in the chemical industry (worth £75.2 billion to the UK economy per annum). The Continuum Flow Lab facility offers access to cutting-edge continuous flow technologies and expertise but is heavily oversubscribed. We propose to extend the capacity of the facility, allowing an expanded user base of academic researchers from across the UK, as well as industrial partners. In turn, this will allow an increased output of cutting-edge flow chemistry research and ECR training to address a key UK skills shortage.